NEXt generation of sUstainable perovskite-Silicon tandem cells

NEXUS will accelerate Europe’s transition to clean energy by development of perovskite-Si tandem photovoltaics, via a new European paradigm: a global eco-design approach based on efficiency, cost, sustainability, circularity and social aspects, using abundant materials in the whole value chain. Our innovations will improve the PV Energy Yield per area, using sustainable, coherent and competitive European PV production, guaranteeing a clean energy transition and ensuring a secure and affordable EU energy supply. NEXUS will develop stable, 2-terminal perovskite-Si tandem solar cells with power conversion efficiencies >33% (modules >30%) and stabilities like state of the art single junction Silicon PV modules. We will develop these challenging targets following an innovative eco-design approach: employing solvent-free perovskite deposition, circularity, recyclability, improved simple manufacturing processes, to create a viable economic pathway for the European commercialization of this sustainable technology. Advances are based on development of high performance, solvent-free, perovskite top absorbers, of conductive oxides based on earth abundant materials for different applications and the implementation of eco-design criteria for development of the bottom PV-Si cell, reducing its CO2 footprint. Thus we will achieve perovskite-Si cells and modules with a maximized power output of 210 kWh/m2. We will increase durability and sustainability in a novel silicon technology, while developing new approaches to deliver very high voltage perovskite solar cells with unprecedented resilience to environmental stress factors. We will demonstrate scalability and proof-of-concept equipment set for each step. NEXUS is a multi disciplinary consortium: 12 partners from 9 European countries; 5 industrial partners (2 SMEs) & 7 Research & Technology organizations, covering the whole value chain of innovation from research centers to technology providers, end-users and market and policies.